CSec

RealTag understands that its clients' data is of paramount importance to both them and their customers. To meet the high standards demanded by their clients, RealTag is seeking assistance with funding its cyber security strategy, which will provide reassurance that the firm has undertook all possible precautions and put in safeguards to prevent unwarranted access to this data.